Assessment of genetic biodiversity of durable disease resistance in African wheat genotypes to develop novel marker systems for wheat breeding

Technical abstract
Stem and stripe rust are major fungal diseases of wheat, controlled primarily through the deployment of resistance genes. In 1999 a new virulent race of stem rust, Ug99 appeared in Eastern Africa, devastating the wheat crop. While some effective sources of stripe rust resistance are still available past history recalls just how easily this disease can also be overcome. This programme will screen a collection of African wheat genotypes held at JIC. These genotypes will be assessed for resistance to stem and stripe rust in field trials in the UK and Africa. DNA markers will be used to measure the amount of genetic variation within this collection. Published DNA markers for known rust R-genes will also be screened in a haplotype study.

Cappelle Desprez (CD) was grown in Europe throughout the 1960’s and 1970’s and during this period maintained field resistance to stripe rust. A RIL population derived from a cross to the South African cv. Palmiet will be screened for stripe rust resistance in SA. NBS-profiling, SSR and DArT markers will be used to construct a genetic map of this population for QTL analysis.

Two QTLs for stripe rust resistance have been identified in the cv. Kariega. The markers identifying these QTLs are still some distance and closer markers are required for MAS. Two approaches will be applied to fine map these QTLs; NBS-profiling and single nucleotide polymorphisms. Any markers that map significantly closer to the QTLs will be converted into STS markers suitable for use in MAS breeding.

The knowledge gained and genetic resources identified and developed within this programme will lead to the development of improved, disease resistant wheat cultivars. Disease is currently a major limitation in wheat production in Africa. Genetic control of rust diseases will therefore alleviate input costs, being to the benefit of both commercial and small scale wheat farmers.